Machine Learning and Gravitational Wave Astronomy

In recent years machine learning techniques such as deep neural networks have shown tremendous promise in applications such a image classification. This project will explore machine learning applications in the new field of gravitational-wave astronomy, both for signal detection and background noise classification.